Integration Methods for Satellite Generated Data in Commercial Distributed Ledger Systems

"The value proposition which satellite applications bring to any commercial or societal problem is focussed around two core themes: 'telecommunication' and 'tele-observation'. Furthermore, by enabling long distance communication and long distance observational capabilities, satellites and especially modern satellite constellations, enable highly scalable networks, and ever faster information distribution -- one-to-many mass communication and observation; i.e. global telecommunication through cellular networks; global tele-observation of events.

In 2017 alone major investments were made in start-ups in the field of earth observation data analytics; USD 50M was invested in Orbital Insight, and in the UK, GBP 2M invested in both Bird.i and Rezatec GBP 2M respectively; whilst established Earth imagery providers such as Planet, and Airbus, and DigitalGlobe have repositioned their offering towards value added analytics and information products as well as imagery alone.

New telecommunication systems based on low-earth-orbiting mega-constellations such as those being developed by OneWeb, Sky and Space Global, SpaceX and Thales Alenia Space, offer new connectivity solutions to meet growing demand for data from any position on the globe, at any time of day, either in broadband, or narrowband to support the 'Internet of Things':

In parallel to the market-led redefinition of satellite systems, the growth in terrestrial blockchain applications beyond secure payment and digital asset transfer alone, especially the development of open-access distributed application platforms is giving rise to new ways to create, store, and transfer information and digitally immutable assets. Blockchain applications and associated cryptographic digital asset recording methods, enable new ways to position satellites as near real-time commodity brokers, land-registrars, and legal dispute arbitrators where geolocational information is key.

This Innovate UK funded project will enable Trade in Space and our partners -- Craft Prospect, a UK based Satellite Artificial Intelligence developer; to assess the feasibility of satellite generated datasets in smart contract blockchain applications, to create new ways of commercialising satellite data which were implausible until recently.

For example, following capture of real-world user requirements, we will write prototype smart contracts in the following areas:

\* Digital Asset Generation, supporting peer-to-peer exchange based on Satellite 'Proof of Observation.

\* Automated Illegal Trespass Prosecution based on space verified communication signals

\* Micro-leasing of satellite capacity to meet satellite network objectives.

The value of the global market in each of these areas is expected to approximately double in the next 5 years, and our team intent to capture useful IP in this area on behalf of the UK taxpayer."